Variation in promoter function in CYP11B2 and regulation of aldosterone secretion in cardiovascular disease

Blood pressure is controlled by a variety of mechanisms. Steroid hormones such as aldosterone, produced by the adrenal gland, are known to be important. Alterations in genes involved in the production of aldosterone may lead to high blood pressure. It is known that patients with high blood pressure have a variation in certain genes which control aldosterone synthesis but it is not clear exactly how this change produces the clinical picture of hypertension and increased risk of cardiovascular disease.
This study aims to look more closely at specific changes in genes affecting aldosterone synthesis and relate these to increased production of the hormone. I will do this in a variety of ways including examining the effects in the laboratory environment at a molecular level, in human adrenal tissue (obtained from patients who have required to have their adrenal glands removed), and in patients with hypertension whose genes and clinical characteristics we can study.

Technical abstract
Background: Hypertension is a common condition with complex underlying pathophysiology, but it is increasingly recognised that altered production of aldosterone is a key abnormality in a significant number of patients. This project examines the role of genetic variation of aldosterone synthase (CYP11B2) in the regulation of aldosterone and in the pathogenesis of hypertension.
Hypothesis: It is proposed that polymorphic variation within the 5‘ UTR of CYP11B2 (aldosterone synthase) results in altered aldosterone production as a result of altered gene expression in response to trophins such as angiotensin II and potassium. These polymorphisms will form haplotype blocks with other variants in CYP11B2 and in the adjacent gene, CYP11B1 that, together, give rise to a complex biochemical phenotype associated with reduced adrenal 11?-hydroxylase efficiency, an increase in trophic stimulation of the adrenal by ACTH and increased expression of aldosterone synthase resulting in a long-term increase in aldosterone production.
Design: I plan to examine the role of novel polymorphisms in CYP11B2 (the gene encoding aldosterone synthase) in the following studies:
1) Characterisation of novel polymorphisms in CYP11B2: This will allow characterisation of the relative frequencies of these polymorphisms as well as patterns of linkage disequilibrium across both CYP11B2 as well as the adjacent CYP11B1 (11?-hydroxylase) using resources from the MRC Bright Study.
2) Functional Significance: Reporter gene assays (luciferase) will be used to determine the effects of these novel polymorphisms on basal and stimulated (e.g. angiotensin II and potassium) gene transcription in vitro.
3) Tissue expression: Patients undergoing adrenalectomy will be genotyped and mRNA from adrenal tissue will be amplified using real time PCR to quantify relative expression of alleles.
4) Phenotypic consequences of genetic variation: The association of novel polymorphisms with hypertension and other cardiovascular pathologies as well as aldosterone excretion and plasma corticosteroid levels will be examined using resources from the MRC Bright Study and the Oxford Hypertension cohort. In vivo characteristics of the polymorphisms will be further studied in small groups of individuals with contrasting haplotypes. Their aldosterone and corticosterone response to angiotensin II and ACTH will be assessed to relate genotype to phenotype.